TAICHIP: Boosting TalTech Capacity in Reliable and Efficient AI-Chip Design

Building on TalTech’s expertise in the field of computer engineering and its high-level capacity in the domain of diagnostics and testing of nanoelectronic systems, this project aims at establishing in TalTech, with the strong support of the Advanced Partners, the capacity to R&D&I a complete customised AI-chip design flow. The research ambition of the TAICHIP (TalTech AI-chip) action is a leading-edge forward-thinking R&D framework for reliable and resource-efficient custom AI-chips based on open HW architectures (e.g., RISC-V, NVDLA), open EDA (Electronic Design Automation) tools, methodologies and implementation technologies satisfying the requirements of AI applications of tomorrow. TAICHIP project also allows building at TalTech the necessary scientific knowledge, research skills, administrative and management skills, as well as strengthening its advanced training and education capacity. Evenly related to the central goal are the additional measures that focus on building the supporting capacities, as well as dissemination, exploitation and communication, and public policy focused activities.